Spectral Edge Ltd : Eyeteq - colour clarity for all

Eyeteq is a new technology to modify images to improve clarity for colourblind observers. This is achieved without diminishing the experience for normally-sighted people.

Following a successful TSB proof-of-concept award, the concept of Eyeteq has been proven. In this project we wish to further enhance our algorithms and undertake user field trials both in-house and with an independent 3rd Party. By the end of the project we intend to have successfully moved from product concept and demo to a full prototype which is close to being suitable for integration into consumer products.

You can download a free demo app and try it for yourself … just search for EYETEQ on either the GooglePlay store or the Apple Appstore:

https://play.google.com/store/apps/details?id=com.spectraledge.app
https://itunes.apple.com/gb/app/eyeteq/id903871930